Canon Formation and the Reappraisal of Ugolino di Nerio and Giotto di Bondone in Nineteenth-century Britain

The aim of this study is to further understanding of the processes underlying canon formation by asking how the display of works attributed to two fourteenth century painters contributed to the reappraisal of the art historical canon in the nineteenth century.

As art historian Hubert Locher (2012) argues, the canon remains a key issue in art history today and its processes still need to be understood. In order to demonstrate the processes that underpinned the formation of the canon in the nineteenth century this study will analyse the circulation, reception and display in Britain of works attributed to two fourteenth-century Italian painters, the Florentine Giotto di Bondone and the Sienese Ugolino di Nerio. Originally the works of these painters existed in close physical proximity and shared equal status. In Florence, Ugolino's Polyptych was positioned on the high altar at Santa Croce, near to Giotto's frescos that decorated an adjacent chapel while, at Santa Maria Novella, Giotto's Crucifix hung above another polyptych made by Ugolino. However, when the sixteenth-century biographer and artist Giorgio Vasari published accounts of these painters' lives in 1568 he failed to acknowledge the equal status their works had once enjoyed. His purpose was to establish the progressive nature of Giotto's Florentine work, but in doing so, he dismissed Ugolino's Sienese work as backward looking. Vasari's view prevailed for over two hundred years.